Mobility as a Service (MaaS) and urban mobility innovation to increase use of public transport in Klang Valley

The application is for conducting a feasibility study to demonstrate how the UK and Malaysian innovators would collaborate to develop a proof-of-concept bus open data platform in Phase 2 to improve user experience, service delivery and first and last mile (FLM) to increase public transport use in Klang Valley. While open data exist in the public transport sector in Malaysia, data availability is often insufficient or inconsistent. The key challenge is to get operators, local authorities, technology companies and passengers to work towards open data adoption. In line with ODA objectives, this project aims to prove access to jobs, hospitals, education and amenities helps to achieve economic, social, health, and environmental benefits. The project will particularly support the achievement of SDGs 3, 4, 5, 9, 10, 11, 13. By providing integrated real time journey information, it will improve convenience of public transport use for passengers, leading to increased patronage and revenue for operators. Open data will also allow better service planning and delivery for authorities and enable new commercial opportunities for tech companies both from Malaysia and from the UK.